Improvements to Electro Static Precipitators

The application is presented by Therm Tech; a leading manufacturer of systems for heat
recovery and transfer as well as fume abatement and pollution control in fume producing heat
process plants. The key for Term Tech is the improved efficiency and reduced operating costs
associated with marinating and running the system, as well as the potential for waste by
product re-use through the production of a clean conditioned oil condensate as proposed in
this project. The aim for Therm Tech is the extension of knowledge, improved performance
and design processes for their Elector Static Precipitators and similar systems to retain their
industry leading philosophy. The focus of this application is the research and development
required for Therm Tech to make significant architectural and chemical changes to their
existing ESP technology, explicitly Therm Tech wish to modify the standard washing
procedure for ESP plates, allowing for more effective cleaning and maintenance procedures,
leading to more efficient and continual use while improving energy efficiency and reducing
the environmental impact associated with fume producing plants.
Therm Tech have employed empirical methods for development of their systems, they now
wish to develop a more theoretical understanding of the process, enabling the development of
high performance and high capacity systems.
The commercial motivation for this application is the increasing market size in the UK and
Europe for PVC producing plants, particularly for the production of vinyl. Our target market
will be PVC producing plants initially, allowing us to exploit systems with tremendous reward
to plant operators with an overall aim to improve our fundamental knowledge for the design
and development required to provide systems capable of meeting expected performance
standards.